Quantum Optics with atomic vapours in the hyperfine Paschen-Back regime

This project will involve an experimental study of various quantum optical phenomena conducted with hot rubidium vapour. A large magnetic field will be used to achieve the hyperfine Paschen Back regime, as our previous studies have demonstrated that this greatly simplifies the analysis of the experimental spectra.
Both careful absorption and optical rotation studies will be conducted with of laser, in addition to using many different laser frequencies to achieve four-wave mixing.
The long-term aim of this project is to understand the hyperfine Paschen-Back regime sufficiently well to enable the characterisation of the heralded single photons that it is possible to obtain from a heated atomic vapour, and to investigate the possibility of measuring a fundamental physical constant (the Boltzmann constant) from precision spectroscopy in this regime.